EnvirUP EWI

The EnvirUP Wall is an insulation system that when affixed to any building or structure creates a simple light weight and weatherproof insulated cover on the exterior or interior envelope of a building. The system will be fully manufactured in a dedicated manufacturing plant and its design allows for it be installed quickly by relatively low-skilled installers at a significantly lower cost compared to currently available systems.